The Ecstatic Dis-Order: A Cultural and Literary Investigation of Post-Unification Italy (1861-1915)

In this project I propose to investigate the multifaceted presence of ecstasy in Italian history, culture and literature between 1861, the year of Italian unification, and 1914, the outbreak of WW1.
This was a transformative period for Italy not only politically, with the change of the political structure and its disrupting effects, but also in cultural terms, since the Italian peninsula - a traditionally Catholic territory - was swept by a number of discourses which intertwined, in an apparently incompatible way, with religious discourse: spiritualism, modern medical studies, and eroticism. The cultural transformation which Italy underwent in these years also affected the notion of ecstasy - that very brief moment when a person assailed by an overwhelming emotion steps out of themselves and abdicates their consciousness -, its understanding and its representation as a literary theme. Up until the first half of the 19th century, ecstasy was considered in Italy as an exclusively religious, namely mystical, phenomenon, centering on divine experience and/or visions of God. From the second half of the century, notions of ecstasy began to circulate simultaneously in different fields. Echoing the new cultural implications associated with ecstasy, Italian authors writing in these years and attempting to recount the indescribable ecstatic experience, delivered their personal depiction of the phenomenon by interlacing it with divine visions, supernatural trances, hysterical altered states of consciousness, orgasms - above all, we recall UGO IGINIO TARCHETTI's Fosca (1869), ANTONIO FOGAZZARO's Malombra (1881), GIOVANNI PASCOLI's 'Digitalis Purpurea' (1898) and the works by GABRIELE D'ANNUNZIO (especially Il Trionfo della Morte, 1869) whose ability to represent ecstasy was praised by critic DE ROBERTIS.
Although ecstasy was vastly present in the variety of discourses which circulated in Italy during the years from 1861 to 1914, and significantly featured in the literary fiction of the period, it has never been studied with a focus on this precise timeframe and geographical context. Building on the works through which ecstasy has up until now been examined by the scholarly community - namely in the fields of anthropology (ELIADE 1951, GINZBURG 1989), cultural studies (TORGOVNIC 1998), religion (GOODMAN 1988, MCDANIEL 2018) and psychology (FACHINELLI 2009) - the present project aims at filling a gap in academic research and questioning our general understanding of the ecstatic phenomenon. This new study will investigate how the traditional definition of ecstasy - divine rapture, and joyful bliss - begins to acquire in the second half of the 19th century several new meanings. In particular it will pursue the way in which ecstasy, freed from necessarily positive and vitalistic connotations (MOORES 2014), emerges as a death-dominated, liminal experience in which life and death are profoundly intertwined, thus becoming a disquieting phenomenon both for those experiencing it and for those witnessing it.
Through a multidisciplinary approach, combining historical, cultural and anthropological research with textual analysis, my enquiry aims to show that from 1861 to 1914 notions of ecstasy circulated in Italy not only in the mystical, but also in the erotic, medical and supernatural discourses, and that the Italian literature of the time significantly depicted ecstasy by echoing those very discourses. Not only will ecstasy appear as a remarkable feature of Italian culture in the period under study, but it will require a new, not univocally positive, definition in accordance with its new cultural implications. Finally, this newly outlined ecstasy will eventually appear as a main factor underlying the unsettling, irrational and unknown, that - according to critics such as PRAZ (1930), MARZOT (1970), ATTALIENTI (1994) - characterised Italian literary texts of the period.